Teesside University and Colour Urban Design Limited

To develop a site-BIM methodology for construction projects offering Landscape Architecture and site-works delivery in a 3D data-rich BIM environment, fully coordinated with other disciplines.